Rural Modernism: Ecocriticism and the Imagist Poets

My doctoral research will make an original contribution to scholarship by taking an ecocritical approach to three American Imagist poets: Amy Lowell, Marianne Moore and William Carlos Williams. I will make a case for the significance of the Imagists' engagement with the modernising networks that ran through twentieth century rural America. The Imagists' insight into the multifaceted ways in which "nature" is produced demands an interdisciplinary analysis. I will unpack the references to technology and visual art throughout the Imagists' depictions of nature, arguing that they were keenly aware of how culture and nature 'mark' each other.